Millennium Whisper

**Millennium Whisper** is an emotionally conditioned, speech-operated, social simulation game that uses leading-edge Machine Learning techniques\* to blur the boundaries between non-player characters and live interaction.

**Impact: User experience**

The player is headed back to school - just the fun part - as they organise their social life and anticipate New Years Eve 1999 at the fictional Escafeld College. Players choose how to spend their time, fix up dates and get to know twelve unique characters in a simulated 1999, heavily stylised with music and pixel art visuals inspired by contemporary video games. The dynamically modelled emotions of the characters and relationship-forming attributes, along with their ability to gossip about the player and form opinions, creates a uniquely realistic experience where emotional intelligence is the way to win your peers' adoration. Emotional realism and an absorbing retro aesthetic leaves sparse, impersonal chatbot experiences far behind.

**Impact: industry benefits and sustainability**

This debut game from the groundbreaking Parable Engine development suite unites AI and creative industries sustainably:

* Boosting creative careers otherwise squeezed by AI automation
* Unleashing the power of AI in PC gaming
* Reduced reliance on energy-hungry servers.

\*Note to assessors:

Patent-pending - avoiding detailed description proprietary tech innovations in public description.